WPT for Grid

This project investigates the use of wireless power transmission (WPT) to enable quicker, more-flexible grid connections and overcome delays associated with installing traditional cabled infrastructure. This offers a rapidly deployable alternative for connecting new generation, demand, and interconnection assets, with applications ranging from generic grid reinforcement to remote communities, offshore renewables, temporary net zero construction, and emergency response.

Benefits for consumers include quicker access to clean, affordable electricity, reduced connection delays, and improved reliability. The project will assess technical feasibility, adoption barriers, and cost--benefit implications, building on prior DESNZ-funded research that demonstrated the viability of high-power WPT.